CyberPathway: Empowering Diversity in Cybersecurity

This project aims to establish a comprehensive cybersecurity training program with a strong emphasis on both an AI-driven online learning platform and in-person practical training, empowering underrepresented groups including women, ethnic minorities, and those from disadvantaged backgrounds. The initiative seeks to address the cyber skills gap while promoting diversity and inclusion in the cybersecurity workforce, aligning with **Cyber Essentials** standards and the **UK Cyber Security Council** pathways.

The online learning platform forms the core of the program, providing flexible, accessible training suitable for learners at beginner to advanced levels. Through a wide range of interactive courses, participants will explore topics like network security, threat detection, secure system design, and risk management. A key innovation is the integration of a generative AI chatbot, offering real-time support, personalised feedback, and guidance as learners progress through their coursework. The platform is designed to adapt to individual learning needs, featuring interactive content, such as videos, quizzes, and virtual labs, which simulate real-world cybersecurity scenarios for practical skill-building.

In parallel, the in-person practical sessions are designed to enhance the online learning experience. Starting in Week 6 of the program, these sessions will provide hands-on training, allowing learners to apply their knowledge through workshops, hackathons, and exercises with cybersecurity tools and techniques used in real-world contexts. By providing this hybrid model, the program ensures that participants benefit from both the flexibility and scalability of online learning and the depth of practical, face-to-face training.

Targeted outreach and recruitment efforts will be conducted in partnership with community organisations, educational institutions, and local businesses to reach participants from underrepresented groups. The blended approach to learning supports different schedules and learning styles, ensuring the program is accessible to adult learners with various commitments. Through this dual approach, participants will be prepared to achieve Cyber Essentials certification, which will bolster their employability and help local businesses enhance their cybersecurity practices.

By the end of the program, participants will have acquired job-ready skills, contributing to local talent development and improving cybersecurity resilience within the community and region. The AI-enhanced platform will remain accessible as a free resource for continuous learning, while future funding will be sought to sustain and expand the in-person training sessions. The project aims to build a diverse, skilled workforce to meet the growing demand for cybersecurity professionals and support the digital resilience of local businesses and organisations.